Toward a new CCP for Arts, Humanities, and Culture research (CCP-AHC)

This proposal aims to scope a new Collaborative Computational Project (CCP) for the Arts, Humanities, and Culture (AH&C) research community: CCP-AHC. CCP-AHC will be the first network of its kind to support the AHRC research community, and will have a significant impact nationally and internationally. We firmly believe that this proposal is timely, given the proliferation of computational tools and techniques—more specifically, HPC and AI—into various research agendas of the AHRC.
With the AHRC research community increasingly dependent on all aspects of digital research infrastructure (DRI)—including skills development, compute platforms, software techniques, and the sustainable use of AI and HPC—and with few collaborative efforts focused on developing cohesive visions, initiatives, or DRI assets (including community-specific software), it is timely to launch a CCP-AHC.
Over two years, we aim not only to engage all sub-communities supported by AHRC but also to involve other key players who are instrumental in shaping the relevant Digital Research Infrastructure (DRI) landscape in the UK: AI/ML experts, Tier-1 and Tier-2 computing centres, training providers, AHRC data services, and the like. These intensive scoping activities will establish CCP-AHC as a viable and long-standing CCP in the UK. We believe that the proposed scoping exercise—consisting of town hall meetings, workshops, training sessions, and other engagement forums—will not only unite different communities but also seed a long-standing future for the CCP-AHC.
An intensive programme of community engagement will aim to identify stakeholders in CCP-AHC early on. A first Town Hall meeting within the first six months will convene stakeholders in computationally intensive AH&C research, to disseminate and assess the suitability of the CCP model and to gather requirements for the future CCP. Shorter regional community engagement events will be held in each of the four nations before the end of the first year. In parallel, the project will identify those codes and related projects used by UK-based AH&C researchers and, importantly, their owners and maintainers.
After these engagement activities, the first report will be prepared and published, including a roadmap covering the first five years of a proposed CCP and an agreed work plan for the remainder of the scoping project. Next, supported by CoSeC, a sociotechnical assessment of a shortlist of identified codes will determine their suitability for adoption by CCP-AHC. The criteria used will reflect subject-matter expertise, technical concerns, and strategic priorities relevant to UK-based AH&C researchers. At a final Town Hall meeting in the last months of the project, project staff will update the community, disseminate the final roadmap, and pave the way for a bid to sustain CCP-AHC.
The delivery team is experienced in leading national, UKRI-funded DRI initiatives that serve AH&C communities and has deep technical expertise in the application of computationally intensive methods in interdisciplinary contexts. The project is augmented by an advisory group made up of internationally recognised experts: computationally intensive AH&C researchers, inclusive design specialists, DRI facilitators, and emerging platforms specialists. The approach embeds community consultation from the outset, so that the required deliverables represent a feasible and viable proposal that responds to actual rather than imagined AH&C user needs. A plausible timeline for delivery ensures that draft deliverables are circulated early. Their iterative development will lead to their success as plans to articulate a five-plus year vision for this exciting and impactful new community.